Optimising quantum sensor with reinforcement learning

This is a PhD research project in Physics. The goal of the PhD is to develop novel protocols to improve the sensitivity of spin-based quantum sensors, up to the detection of multiple nuclear spins. This will be done by utilising model-aware reinforcement learning, an unsupervised machine learning technique where an agent is trained to find an optimal strategy to play a game and is given a reward when successful. The protocols will be benchmarked on an existing quantum sensing setup.